Validation of on-farm measurements of green-house gas emissions

Mirico has unique Laser Dispersion Spectrometry (LDS) technology which accurately measures greenhouse gas emissions across wide areas, with extremely high sensitivity and in all weathers. We have recently developed an LDS-based solution for monitoring of methane emissions from the energy sector, so companies can modify operations and make repairs to minimise releases from their infrastructure.

A successfully completed Farming Innovation Pathway feasibility study showed that the technology was highly suitable for use in agricultural environments, extending the measurement capability to include nitrous oxide. The outcome of the project highlighted the area for development was in interpretation of the data to generate insight for farmers.

This project will develop and validate algorithms for interpreting GHG measurements from agricultural sources. Both nitrous oxide and methane are very difficult to measure accurately under real farm conditions and at scale, resulting in an" information gap" for use by all stakeholders. Both farmers and government need reliable data to understand where emissions are coming from and how to mitigate them.

We will develop and validate our digital solution to make it fit-for-purpose for farmers, and the wider food supply chain, providing them with usable, actionable data.

The expected outcome is a first-of-a-kind farming emissions monitoring service which can be rapidly rolled out. The benefits to farmers will be:

* Understand their real emissions and where they are from.
* Formulate fact-based action plans to tackle them through decision support.
* A consistent measurement approach for the whole sector